Creating A Market for Place-based OutcomeS (Project CAMPOS)

West Midlands Combined Authority's Project CAMPOS (Creating A Market for Place-based OutcomeS) aims to tackle one of the biggest non-technical barriers to delivering net zero: the lack of appropriate financial mechanisms to attract scalable funding into place-based net zero solutions. Creating a market for these place-based outcomes, will increase certainty in the financial model: building confidence for funders, encouraging finance to flow into solutions, and accelerating net zero delivery.

It will use live net zero transition projects established in the West Midlands to identify, map and quantify outcomes and co-benefits from a wide range of net zero interventions: from warm, energy efficient homes and low carbon heating, to low carbon mobility, neighbourhood regeneration and enhanced green spaces. It will demand test these with a group of potential funders, liability holders and communities, making sure that outcomes not only match funder expectations, but continue to meet the needs of local communities.

Success will be the development of an iterative, replicable and scalable financial model that can be rolled out across net zero initiatives in the West Midlands as further funding become available. Ultimately, this could lead to an outcomes-based funding framework that could be deployed nationally, dependent upon, and importantly tailored to meet the needs of the net zero transition pertinent to each place.